Youth-centric Mobility and Activity in the 15-minute City

The YouthMove15 project aims to foster child-friendly 15-minute cities by critically repositioning them to reflect the unique needs, experiences, and rhythms of children and young people (CYP). The transdisciplinary consortium of 26 partners will use a mixed-methods methodology to diagnose the “desire-opportunity” gap in CYP’s mobility and social activities through surveys, spatial mapping, and mobile methods. It will integrate CYP’s voices by adapting, developing and testing innovative digital, narrative-based and playful methods; reposition schools and underused urban spaces as hubs for youth activity through co-creation; and develop interactive educational
resources with a strong focus on inclusivity for underrepresented communities in Brussels, Budapest Groningen, Lisbon, and Oxford. It will transfer knowledge via key outputs such as the YouthMove15 Toolkit, an international youth video competition, a school ambassador programme and the Young People’s Manifesto for the 15-minute City.